FORTYEAST

1. 1/3 of all farm production is lost as waste, these crops contain vital minerals and vitamins that are essential for biofortification of foods to enhance nutrition and public health.

FORTYeast focuses on the feasibility to develop new and novel methods to recover the nutrients, and develop new protein rich ingredients. Vegetables contain a wide selection of critical minerals and vitamins necessary for good health. Socio economic groups CDE are resistant to public health messaging. Cost effective nutrition, and especially biofortification is a key focus on improving overall population health.

FORTYeast uses new techniques and methods to work on the production of low cost, but highly function ingredients enriching protein, vitamin and mineral enhancement to everyday foods.

FORTYeast is working with large farming groups to reduce the on-farm waste, enhancing the value creation of crops, using the ugly veg and supporting a transition to a low-carbon circular bioeconomy.

Importantly the project approach uses natural methods to create significant opportunities for innovative food ingredients and food product development.

The technology being developed can be applied across a wide range of fruit, vegetables and even seaweed.